Prototype of Micro-Modular Recirculating Aquaculture System (MM-RAS)

**Micro-Modular Recirculating Aquaculture System (MM-RAS) Hatchery**

Our project aims to transform fish breeding in Eastern England through the development of a scalable, plug-and-play modular Recirculating Aquaculture System (RAS) hatchery. This system will initially house a model species to demonstrate the technology but will pivot towards producing less common food fish like yellowtail kingfish (_Seriola lalandi_) or sturgeon (_Acipence spp._). This technology addresses the region's need for diversified and sustainable aquaculture solutions.

Key features of our project include:

* **New Platform Technology**: a novel platform for aquaculture which aims to set up a sustainable local supply of fingerlings that is both profitable and supports high ethical and welfare standards.
* **Micro-Modular Design**: this system is designed for incremental implementation and scalable expansion to lower the capital barrier to entry in aquaculture.
* **Innovative Technology**: the MM-RAS incorporates innovative adaptations of existing technologies used in laboratory systems for housing aquatic animals and in commercial aquaculture for fish production. As a platform, its technology architecture allows for advanced components to be added to the system as they are developed.
* **High Animal Welfare Standards**: this project aligns with the UK's commitment to high animal welfare standards. Given the regulatory environment and cultural concerns for animal welfare and sustainability, our project aims to set a new benchmark for ethical production.

The modular design of the MM-RAS hatchery will allow for easy expansion and adaptation to various fish species and production scales. This flexibility enables integration into existing aquaculture operations or to function as standalone units which contribute to the overall growth and resilience of the Eastern England aquaculture sector.

The project's focus on small-scale, local production addresses a key challenge in the aquaculture industry: the lack of affordable and accessible hatchery solutions for smaller producers. By supplying a cost-effective and adaptable system, this project aims to stimulate a resurgence of smaller-scale RAS projects, fostering a more diverse and localised aquaculture landscape.

This approach makes contributions to the sustainability and growth of the aquaculture sector in Eastern England which aligns with broader goals of economic development and environmental stewardship.